Is Generative AI Reinventing the Language of Science?

The majority of researchers now report using generative AI (GenAI) to help write scientific texts (e.g., research papers, grant proposals). Yet, little empirical investigation exists on how AI-assisted writing is changing the language of science and how that affects peer review.
At the same time, scientific texts are increasingly evaluated not just by human reviewers but also by artificial intelligence (AI). Funders, journals, and conferences are piloting AI-assisted tools to inform decisions on funding allocation or publication acceptance. These tools were trained with older, human-authored text, raising concerns about their performance on GenAI-assisted writing.
Through this fellowship, I aim to understand how scientific writing is evolving in the age of GenAI and how those changes may affect AI-assisted peer review.
I will do so by building a large dataset of academic publications in the top 100 journals (ranked by h-index and predominantly in STEM fields) where authors have disclosed the use of GenAI tools to help write papers. Analysing these real-world examples will reveal how language has changed (or not) since the rise of GenAI.
The project also includes a case study: testing the behaviour of a machine model that predicts a paper’s replicability when applied to GenAI-assisted text. This will serve as a broader example for evaluating AI-assisted peer review tools in this new context.
Ethical and policy considerations are central to the project. Despite journals mandating GenAI disclosure, actual reporting remains low. Existing discussions focus on disclosure as a matter of integrity, transparency, and accountability. My work will broaden the conversation by showing that truthful reporting is also critical for collecting reliable data for metascientific research. In response to the low disclosure rate, the project will examine how different top journals enforce these guidelines and identify strategies to increase transparency. Findings will be shared in a policy brief, a webinar for journal editors, and knowledge exchange workshops.